EU SDG Driven Innovation Ecosystems

SDG-Driven Innovation Ecosystems is a practice-based international consortium comprising the Global Steering Group for Impact Investing (GSG) and affiliated National Advisory Boards (NABs) for Impact investing in Israel (IFIE), France (FAIR), Italy (SIA), and Portugal (MAZE). The project also involves ancillary partners in Central European (CEE) countries.

The project seeks to create dedicated pathways within in the rapidly expanding global impact investment market to scale innovative, tech-based solutions to the UN Sustainable Development Goals.

The project kicks off with a mapping of the current state of play, as well as opportunities and barriers in the countries represented by consortium members. Based on findings, partners will issue a set of recommendations for market actors - policymakers and regulators, investors and financial entities, entrepreneurs, entrepreneurial support organizations, and academia - leveraging each country’s strengths to foster a shared model for the development of innovative ecosystems driven by the SDGs.

Consortium partners will raise awareness and ambitions among ecosystem actors through a series of convenings and engagements to strengthen policy initiatives, grow pools of funding, implement long-term collaborations, and measure and manage contributions to the SDGs. Shared learnings and engagement will be drawn together in a roadmap for enhancing global partnerships (SDG 17) and investments that support a green, digital and social transition in Europe.